Networking Women's theatre in Africa

This project aims to use a mobile application to build a virtual community consisting of female creative practitioners living in Africa and involved in poetry, play writing, and theatre making both professionally and in community projects, with researchers and other interested parties engaged with literary or gender- based research in any part of the world. The mobile app will be available to all, including feature mobile phone users, and as an on-line site to computer-users.

We envision this virtual community of women creative practitioners , theatre practitioners, researchers and other interested parties being able to 'discover' and engage with one another through this mobile app. Women creative practitioners who register will create on-line profiles with their contact details, the ability to upload playscripts, photos and links to video or youtube clips. All other users will specify their name, location and profession in order to participate in the forum discussions that are central function of this network, as well as accessing announcements and a live events listing. The forum is where we envision the collaborative analyse of issues and co-creation of knowledge regarding various concerns specific to the experiences of being contemporary African women will take place. This will involve moving away from static or macro approaches to our understanding of so-called 'African' identities that transcend the beleaguered discourses of 'gender and development' or 'empowerment'. Central to this project is the methodological approach that aims to place African-authored theories and practices related to gender, sexualities and identities at the centre of the study (see Bennett & Pereira, 2013). As such, the forum will facilitate discourse between female creative practitioners living in Africa regarding what issues related to the experiences of women in Africa need discussion, analysis and creative expression. In effect this will involve each participant both situating herself in her specific context, and then considering collective strategies for engaging in/ with these issues, as opposed to research questions being defined by what material or subjects are accessible, or pre-defined by the researcher. Conceptually then, the forums will aim to facilitate multiple levels of engagement, enabling users to interact with one another and compare methodologies, aesthetic choices and their impact on various communities in any way they choose, thereby broadening both content and the methodologies of our engagement with the emergent material.
It will also facilitate other publics, including potential audiences, critics, producers, directors, artistic/literary managers and programmers to access and engage with under-represented creative practitioners, and thereby broaden awareness of these largely unrepresented women and their work.
E1M will create the two virtual spaces, train PI and Co-I to manage and curate the user-submitted content, and report on site use, including running a regular survey related to site efficacy.
As creative practitioner, Amy Jephta will curate the sites, moderating content, co-facilitate the forum discussions, and liaise between the Women Playwrights International conference committee and organization, the University of Cape Town and the research project. She and the PI will co-edit a collection of previously unpublished plays by African female playwrights (Methuen) that emerge from this project.
As PI, Hutchison will co-facilitate the forum discussions, which will feed into her on-going research into how the aesthetics women creative practitioners in Africa are choosing to deploy in their work affect audience reception and engagement with the issues they raise. She will also participate in WPIC 2015, and co-edit African Theatre: Contemporary Women (James Currey) with African scholars Jane Plastow (University Leeds) and Christine Matzke (University Bayreuth, Germany) who will act as advisors to the project.

Potential impact
The primary impact will be the ways in which different users are enabled to share final performances, work-in-progress, and projects with one another; and the extent to which creative practitioners and researchers test ideas and share developing research on contemporary gender issues specific to the various African contexts with each other.

We hope to measure the impact of this project by considering
(a) The number of beneficiaries, such as creative practitioners, uploading work, theatre programmers registering for access, and researchers engaged in dialogues with creative practitioners and one another, as well as being able to see other interested parties who visit the site regularly. We would hope to have between 100-300 regular participants using this site by the end of the two-year project.
(b) The number of plays/performance clips uploaded, and the geographic reach of the project. Ideally we would like to see a significant roll out from South Africa in 2015 to many more African countries. E1M currently provides platforms through Mxit to South Africa, Nigeria, Ghana, Kenya, Tanzania, Zimbabwe, Ethiopia, with a growing base in Botswana, Sudan, Ivory Coast, Morocco, Namibia, Uganda, Swaziland, Lesotho, Malawi, Mozambique, Egypt, Somalia; so we anticipate that this model will be transferable to other countries and contexts.
(c) The ways in which the site has had socio-economic impact for creative practitioners - insofar as they have been able to connect with one another and researchers more easily, been able to disseminate their work, and changed/adapted their work, alongside gaining more opportunities for work.

We hope to gain this information through the mobi application's ability to report on how this site is impacting on communities. This will be achieved in two ways:
1. by evaluating the degree of participation in the monthly forums facilitated through the mobi-forum space.

2. through the system regularly (3 points in the 2-year project: at 6, 12 and 18 months) asking members to comment, survey style on the following:
- The extent to which they have been able to contextualise their own work, and later how the site has impacted on the content and visibility of their work locally, nationally and internationally.
- Whether/how this site has affected the choices they have made since becoming involved in the virtual community - for example, the themes with which they have been engaged, aesthetic choices, etc.
- What funding issues they face as creative practitioners , how they can lobby/access support.
- How they promote their work, how the site has affected this aspect of their work
- Whether the site has introduced them to the work of new creative practitioners or projects and/or functioned as a means of 'discovering' work.
- To what extent they are already connected with other creative practitioners - how wide a range, how the site has affected this? Have any real world relationships (online or in person) been fostered after originating on the platform?
- Whether/ how they are/ have been engaged with researchers, and if so, in what areas of discussion.
- Whether they find the research and/or questions engaged in by the academic sphere relevant or useful to their practice.

Another marker of impact will be how the network sustains itself beyond the two years of the project, possibly by adoption by a supporting institution, like WPIC or an academic centre in Africa.

The potential long term impact is seeing more cross-continental and internal collaborations fostered between playmakers, more productions from African women on stage/produced, increased exposure to existing groups of theatre makers and raising the profile of African women in theatre, and the academic output published and available for reference after the end of the designated period.

Another potential impact is transposing this virtual network to other academic communties/ contexts.